Investigating the role of the tumour microenvironment in 3D models of Diffuse Midline Gliomas.

The aim here is to use a customizable peptide-based hydrogel to mimic the 3D microenvironment of the developing brainstem. We will then analyse the growth and invasion of different molecular subtypes in order to identify key factors that drive the aggressive behavior of these tumours. Compared to normal brain tissue, DMGs experience much lower levels of oxygen and hypoxia alters their response to therapy and overall methylation levels. Since altered methylation profiles are known drivers of these tumours, we are particularly interest in how altering oxygen levels affects the behaviour of the different molecular subtypes. The final stage of this project will be to investigate ways in which the aggressive behavior of DMG can inhibited in our representative 3D TME models. These findings will help guide future clinical trials in children affected by this devastating brain tumour.